An in-situ LEIS facility for atomic-scale assembly manufacturing research

Our everyday lives are so enriched by technology, that it is becoming unimaginable to live without it. We are supported by an energy infrastructure; information technology; and modern healthcare for example. All of these impact on us through products which involve advanced manufacturing processing at surfaces and interfaces. Manufacturing involves additive assembly, subtractive removal, heat treatments and chemical processes. All together this technology brings us smart phones, computers, solar cells, medical devices, automobiles and so many more.

The goal of this project is to develop at tool for examining the surfaces of parts during manufacturing processes or exposure to reactive environments. We will use beams of low energy ions to inform us about the atomic structure of surfaces and interfaces in materials, in between exposing them to simulated process environments. The technique of Low Energy Ion Scattering (LEIS) will be combined with a processing chamber, which will allow samples to be treated and then intermittently characterised without exposing the surface to atmosphere. Through repeated cycles of treatment and characterisation, 'snap shots' of the evolving surface structure will reveal what atomic scale mechanisms are occurring during processing. This approach will lead to improved manufacturing methods and ultimately to better products of the future.

This project will design, procure and implement a unique in-situ LEIS facility, that will enhance a broad portfolio of existing and future EPSRC research across the UK and internationally through collaboration.

Potential impact
This proposal seeks to develop our understanding of the role of surfaces and interfaces in transformative manufacturing or environmental processes. The potential impacts of the research enabled by the in-situ LEIS facility will contribute to:

- increased economic activity arising from better manufacturing processes;

- societal benefits arising from the improved products that can be realised through advanced manufacturing techniques;

- a contribution new knowledge in the fields where the analytical method is applied.

- and training of new scientists, engineers and technologists through engagement with the facility and the research proposed.

A deeper understanding of surfaces and interfaces at the atomic-scale is important across a range of manufacturing sectors including: surface engineering; electronics and information storage; chemicals and advanced materials; and medical technologies. Each of these areas is strategically important to the UK economy and our society.